Cerebellar involvement in perceptual and motor timing in the context of regular and non-regular auditory stimulation

The main topic of the project is cerebellar involvement in time estimations and rhythmicity; the aims of the project are:
1) to examine whether a regular auditory context can facilitate perceptual and motor timing
2) to look at cerebellar activation and network activation while executing perceptual and motor timing tasks